Build and go-to-market with Autonomous Micro-vessels for ocean data collection

Oshen makes autonomous micro-vessels for en-masse ocean data collection. From offshore wind development to fisheries management to climate change monitoring, ocean data is an expensive and critical requirement in several sectors and current collection methods are outdated, often depending on expensive & polluting manned ships.

This project involves developing Oshen both on the technology and commercial side. Activities included are: developing a generation of micro-vessels suitable for en-masse manufacture and deployment, improving sensor modularity, ease of deployment, and data management.